Long Range Thickness Mapping of Pipes Using Guided Waves and Inversion

A method based on inversion techniques such as full waveform inversion will be developed for accurate reconstruction of the remaining wall thickness in pipes at long range